The University of York and Akcros Chemicals Limited

To develop efficient technologies for epoxidising oils and for curing epoxidised oils, particularly epoxidised renewable seed oils, as alternatives to petroleum derived epoxy resin systems.